This is a PhD research project in Physics. Accurate positioning, navigation and timing underpins a range of modern technology, most notably the global

The vast majority of heat from fuel combustion is rejected as waste. In this context, developing systems which recover this and other low-grade heat would yield environmental and economic benefits for society. Heat-to-electricity conversion and storage using a redox flow battery (RFB) has been proven in proof-of-concept work but needs to be developed to improve output electricity. Particularly, electrolytes and system design need to be investigated further to achieve higher heat-to-electricity conversion efficiency. The core objectives of this PhD study will be: i) Screening of redox pairs; ii) Characterisation of the electrolytes; iii) Current-voltage behaviour analysis of the RFB at various temperature conditions; iv) Optimisation of the electrolyte composition.